In Our Own Words: Documenting Everyday Lives of Queer People in Central Asia

In recent years, countries of the former Soviet Union have attracted negative attention for increasing levels of homophobia. With most attention directed at Russia, where traditionalist and homophobic sentiments grew over the last decades, there is a tendency to view post-Soviet space as monolithic, homogenous and predominantly hostile for queer people. Central Asia is highly diverse in terms of its political, legal and practical conditions for LGBTQI+ people. In some parts of Central Asia (Uzbekistan and Turkmenistan), non-heterosexual practices among men remain illegal. However, countries such as Kazakhstan and Kyrgyzstan are often seen as relatively queer-friendly. This is reflected in the growing number of queer NGOs in the region, media coverage, social media and other informal networks and events regularly happening in different countries of Central Asia. Nevertheless, there is a limited amount of opportunities and spaces for queer Central Asian academics and community to come together, network and collaborate. Currently no institutional platforms exist in Central Asia for Critical Gender or Queer Studies. There is a limited amount of publications on LGBTQI+ lives in Central Asia. Furthermore, existing publications remain largely inaccessible to queer people in the region. Some of the key critiques of the existing work are: its positionality of coming from outside of the region, lack of representation of the voices of the Central Asian queer communities as well as inaccessibility of the results of such research. Given that local queer researchers often face censorship, personal and professional risks as well as limited sources of financing for their projects, the production of knowledge on queer lives remains highly skewed to being produced outside of the region and disconnected from the realities of lives of LGBTQI+ people in Central Asia.
This AHRC network grant will facilitate the development of a network amongst local researchers, authors, activists and artists who identify as queer. This project is characterised as queer because it originates from our own experience as queer Central Asian academics and involves experiences, voices and perspective of LGBTQI+ identified participants. This project is informed by queer phenomenology that emphasises underrepresented understandings of lived realities as a legitimate source of knowledge. Furthermore, this project is underpinned by queer ethics that focuses on disturbing and reshaping social worlds to facilitate social justice. Lastly, this project draws on principles of Participatory Action and Art-Based Research that is committed to democratising the research process and places emphasis on knowledge emanating from lived experience and collaboration with local communities with the view of addressing social problems in a holistic ways. The key objectives of this project is to destabilise and disturb the current state of knowledge production on queer lives in Central Asia, which remains dominated by Western scholars producing knowledge for Western readers.
This network aims to offer a stimulus for new directions in the research on queer lives in Central Asia as well as open up new creative and collaborative pathways that will ultimately improve lives of queer people in the region. The network will foster a dialogue between researchers, activists, artists and local communities through a workshop and subsequent publication of a composite volume of writing, art and research. The workshop in Almaty, Kazakhstan, will focus on the everyday life practices and experiences of LGBTQI+ people in Central Asia, initiating discussions around similarities and differences of experiences across different countries in the region and addressing how queer people negotiate diverse political contexts. Following the workshop, we will publish a composite volume of essays, academic writing, non-academic writing, and visual art focusing on everyday lives of queer people living in Central Asia.